Functional Fires in Historic Buildings: their impact on environmental conditions and response of timber objects

Approach my doctoral research through the discipline of material and object decay through environmental conditions. Historically in Britain, buildings have been heated by open fires, but today they are mostly heated with central heating systems. This has led to a dramatic change in the internal environment within buildings, which impacts not only upon the fabric of the building but also the objects kept within them. In heritage, conservation heating aims to keep objects at certain relative humidity levels, rather than comfort temperature levels, but this is not always the case.The research is aimed at better understanding what the environmental conditions were within historic buildings when they were solely heated by open fires. Experimenting with buildings and open fires, logging humidity and temperature in a three dimensional grid pattern and making use of thermal imaging so as to create a detailed picture of the environmental conditions within buildings. This data will be fed into climate chambers in the laboratory, and historic materials will be monitored to produce an accurate picture of the impact historic heating patterns had upon various materials.